Applications and Implications of Machine Learning: Understanding and Predicting Healthcare Resource Usage and Patient Risk for Improved Population Eng

The gap between supply and demand in healthcare resources driven by an aging population has become an evolving challenge in the UK and global economy. This PhD will investigate how artificial intelligence (AI) methods can provide insight into health resource usage patterns, predict patient risk and facilitate healthcare management. Existing AI methods applied in Electronic Health Records (EHR) will be investigated, and specific AI-based approaches for healthcare management and patient risk both within and outside the hospital will be developed.

The approach of the project aims to leverage the strength of machine learning methods to gain insights of resource usage and patients behaviour patterns from healthcare and social economics data. This involves the process of "insights-prediction-engagement" where AI will be used as a catalyst to discover knowledge from data, predict behaviour and resources usage and engage patients in a more effective and accurate way.